Flowering in grasses

Technical abstract
Flowering is a very important part of the plants life cycle and its control is a major factor in the evolution of perenniality and of outbreeding. Grasses are an excellent ‘system’ for these studies. We will use approaches to finding the key genes involved that have been used successfully with respect to human disease and will complement these with knowledge translated from model plant species, Arabidopsis and rice.